Generation of functional adrenocortical organoids from mice and humans and their preclinical testing as cell-based therapy for adrenal insufficiency

The adrenal glands are part of the endocrine system, and their function is to release hormones into the blood system. Each adrenal gland is composed of two distinct parts, an outer cortex and an inner medulla. The adrenal cortex is essential for life as it produces steroid hormones: glucocorticoids (such as cortisol) regulate body metabolism and help us fight infections, and mineralocorticoids (such as aldosterone) mainly affect blood pressure. Adrenal cortex disorders can cause our adrenal glands to produce too much or not enough hormones; adrenal insufficiency occurs when glucocorticoids, and sometimes mineralocorticoids, cannot be generated in sufficient amounts. Adrenal insufficiency can be caused by mutations in genes essential for adrenal function, autoimmune disease, or tuberculosis infection of the glands; more recently, it has also been reported that SARS-CoV-2 (the causative agent for Coronavirus disease COVID-19) can infect the adrenal glands and cause adrenal insufficiency in some patients. Adrenal insufficiency is treated with medication to replace the missing hormones, and patients must take these medications for the rest of their life. These treatments are far from perfect, and the overall management of patients can be very challenging for specialists and patients alike; for example, patients may have sudden severe symptoms, especially when stressed as a result of an illness, fever, surgery, or dehydration and therefore must always carry a medical alert card or tag in order to ensure rapid treatment to prevent shock, seizure, or coma.
Scientists are striving to develop novel curative treatments for patients with adrenal insufficiency, and important pre-clinical steps have been achieved in the field of gene- and cell-based therapies. Our laboratory has a long-lasting interest in the biology of the adrenal gland and recently, with a ground-breaking study, we have been able to generate functional adrenal cells starting from cells extracted from urine of patients with inborn adrenal disorders. The overall goal of this project is to establish, for the first time, adrenal organoids: these are mini organs generated in a dish, that retain the physiological function of the tissue they are generated from, and hence, can be considered 'avatars' of the tissue of origin, the adrenal cortex in this case. This project would allow us to fully characterise adrenal organoids in mice and humans, in both sexes and established from young and older donors. Crucially, when function is retained long-term, organoids could potentially be used to replace the patients' non-functioning gland; to test this, we will use an appropriate pre-clinical model, namely mice where a gene has been removed and recapitulating quite accurately the rare genetic disorder Congenital Adrenal Hyperplasia. This model has been generated and characterised by our collaborators at the University of Edinburgh, UK. Here, organoids will be transplanted in the external part of the kidneys, and we will assess whether the cardinal features of the Congenital Adrenal Hyperplasia (deficiency in glucocorticoids and mineralocorticoids) can be reversed. We believe this project will accelerate the translation of promising bench research to the patient over the next 5-10 years.

Technical abstract
Adrenal insufficiency (AI) is associated with a significant increase in morbidity and mortality, and a reduction in quality of life. AI can be caused by rare or very rare congenital adrenal conditions, such as autosomal recessive Congenital Adrenal Hyperplasia (CAH) and Familial Glucocorticoid Deficiency (FDG), by autoimmune Addison's or infections. The severity of AI ranges from a mild form that can go undetected until adolescence to a life-threatening condition with onset at birth or early infancy. All patients need life-long management in the form of exogenous steroids, whose regimen is currently very challenging, because no drug suitably mimics the diurnal pattern of glucocorticoids and both under- and over-treatment can lead to serious medical sequalae. Therefore, better treatment solutions are urgently needed. The ability to generate functional and expandable organs in a dish through the derivation of organoids offers a new paradigm: for functional studies, for modelling human disease, for drug testing and ultimately the offering of cell-based curative options. Examples of advanced Phase I-II clinical cell-replacement testing of organoids are in the field of type-I diabetes (pluripotent stem cells-derived pancreatic progenitors) and ulcerative colitis (intestinal organoids). There is an unmet need for developing such technology in the adrenal field, and with this proposal, we aim at fully characterizing adrenal organoids in mice and humans and their preclinical testing in a mouse model of CAH, via transplantation of organoids in Cyp11b1 knock-outs. Therefore, this research project will not only generate, for the first time, a physiologically relevant, versatile, in vitro platform which is well suited for the study of the of the adrenal cortex but would represent an important first step towards a novel cell-based treatment modality for AI, superior to the current gold standard.